University of Kent and KROHNE Limited

To develop multiphase flow metering technology using Coriolis flowmeters and other relevant sensors through a soft computing approach, in order to extend the application of Coriolis flowmeters to a broader range of applications where complex flow conditions are encountered.